University of the Highlands and Islands And NHS Highland

To develop safe, feasible, appropriate, affordable models for sustaining medical provision at rural general hospitals so that future quality services can be assured.